Simulating black holes and quantum gravity with optical lattice

Unlike the fundamental forces of the Standard Model, such as electromagnetic, weak and strong forces, the quantum effects of gravity are still experimentally inaccessible. The weak coupling of gravity with matter makes it significant only for large masses where quantum effects are too subtle to be measured with current technology. Nevertheless, insight into quantum aspects of gravity is key to understanding unification theories, cosmology or the physics of black holes. The project aims to simulate quantum gravity with optical lattices which allows us to arbitrarily control coupling strengths. Possible realisations will be considered of (1+1) or (2+1)-dimensional Dirac fermions, with ultra-cold fermionic atoms arranged in a honeycomb lattice, coupled to massive quantum gravity, simulated by bosonic atoms positioned at the links of the lattice. Configurations of black holes will be considered and studied within the quantum information framework.